Applications of scattering amplitudes to classical observables

There have been recent developments in the application of scattering amplitudes to classical physics and particularly to perturbative classical gravity. Standard methods from quantum field theory, such as the double copy, have provided an effective and surprising new route to precision calculations in classical gravity. My project will be to develop these new ideas with a specific view towards precision calculations relevant to gravitational wave astronomy.